Development of recyclable, sustainable and functionalised packaging materials using plant-based technology to replace plastic

The UoE has discovered a unique enzyme which enables new functionalities to be introduced into cellulosic materials and patented its use for industrial applications. CelluComp produces microfibrillated cellulose from vegetable plant waste. This project will combine these technologies to offer enhanced materials for applications in paper-based packaging to replace single use plastic packaging.

The materials developed will enable the replacement of the additives used in paper based packaging that help to provide strengthening (in wet and dry state) and barrier properties. These additives can include Per/poly-fluoro substances (PFAS or forever chemicals), polyimides, epichlorohydrins etc. some of these chemicals are in the process of coming under legislative restrictions in many countries.

In addition, the materials/processes developed in this project will enable 3D-moulded paper package to be moulded with higher quality surface finishes. A high quality surface finish is critical for application of water based barrier coatings at levels, which do not impede recyclability/repulpability and biodegradability of the paper-based packaging yet still give the high levels of barrier for water/grease and oxygen resistance required for food contact packaging.

The project will carry out an independent Life Cycle Analysis (LCA) to assess the environmental impact of these new materials and processes. The opportunity to develop this plant enzyme based method to produce sustainable packaging and replace PFAS and oil based chemicals has considerable potential for economic and societal impact.